2023 SFFACCEL Accelerating innovation across Regional Deep Tech Valleys in Europe activities

Develop an open and gender-inclusive university and incubator framework, fostering technological innovation that leads to the creation of new business.
This will be achieved by improving collaboration and co-creation within and between European regions and their higher education institutions with a focus on improving how the universities educate their students and support innovative business to start.

The Start for Future Open Incubation Programme will be delivered to support students and others with early-stage startup ideas to develop their projects.

Develop new regional areas of innovation in Europe and enable them to connect more easily with other innovation areas.
This will be achieved though the SFFACCEL model of co-creation which works both on-site and online to link universities, researchers, businesses and entrepreneurs with incubators and other infrastructure that supports the creation of innovation businesses.

Scale and sustain SFFACCEL as a European-wide cooperative for innovation and entrepreneurship, the Start for Future alliance.

This will be achieved by ensuring Start for Future has value for educators, researchers, and entrepreneurs in industry to encourage them to participate.

Achieving these objectives will help to create a sustainable model that endorses responsible entrepreneurs, innovators, start-ups, and spin-offs as the drivers of a future where technology and innovation serve people, society, and the planet, our planet with the United Nations’ Sustainable Development Goals (SDG) and Environmental, Social and Governance (ESG) considerations driving the process.

By 2024, SFFACCEL will transform into a SFF European Cooperative Society and together with other partners by 2030 involve 100 HEIs, train over 20,000 innovation and entrepreneurial talents, support 1000 startups, create 300 new startups/spinoffs, and create 50 regional valleys, and doing so become the biggest entrepreneurial initiative in Europe driven by HEIs.